Heriot-Watt University and Robbie Fluid Engineering Limited KTP 23_24 R5

To develop a product that characterises chemically degraded materials and provides a service to enable the removal of contaminants in hydraulic fluids. This will revolutionise the way that hydraulic systems are maintained through a significant reduction in the wastage of hydraulic fluid and will have concomitant environmental and commercial benefits.